Logical Completeness for Incorrectness Logic

Bringing verification to software development will be a catalyst
for the production of more correct systems and the redirection of
effort from code analysis to code creation. Current research on
program logics for software verification has focused on providing
soundness and completeness while still maintaining scalability and
efficiency. However, work remains to address real practical issues
with code abstraction and complex system behaviour. Critically,
pushing for more powerful and easy-to-use tools that identify incorrect behaviour in systems is a step in the right direction towards
the mainstream adoption of formal methods in industry

Software verification